Béla Balàzs: early film theory in transnational context

This project centres on Béla Balázs, a Hungarian-Jewish writer who worked as a journalist, opera librettist, symbolist poet, film critic, screenwriter and theorist in Budapest, Vienna and Berlin, and was fêted by contemporaries as an early champion of film art. His reputation rested on his Visible Man (1924) and The Spirit of Film (1930), published in German during his period as a political exile in Berlin. While Visible Man celebrated the medium's intimate representation in real time of the human body and face, The Spirit of Film analysed what Balázs was among the first to recognise as the 'grammar' of film. Balázs is known today primarily for work on the close-up deriving from a 1952 English translation of his Theory of the Film. Yet while that volume integrates passages from Balázs's interwar volumes, it loses the originals' historical detail and polemical verve. Read largely outside historical context, Balázs's work is thus often dismissed as outdated, or recognised only for the significance of his analyses of the close-up. Much that is of value is lost in this partial view. It is in part to raise awareness of Balázs's writings on all dimensions of film art that I have embarked with Rodney Livingstone (Southampton) on a first English translation and critical edition of Balázs's two early German works. And there is a second reason for a return to Balázs. Recent years have seen a new interest in film practitioners who fled Germany and fascist-occupied Europe after 1933. The story told is one of flight from a culture that consigned to oblivion the memory of departed regime opponents or 'racial enemies'. Balázs is an interesting exception. In Nazi writings on film, his pioneering work was fêted, and cited as the first serious elaboration of a grammar of film. Such accolades are perplexing; for this was a marxist intellectual of Hungarian-Jewish descent who participated in the 1919 socialist Commune, worked in Berlin with such left-liberal luminaries as Erwin Piscator and Heinrich Mann, and left Germany for the Soviet Union in 1931. A closer inspection points up clues to this puzzle. In 1931, Balazs had worked with Leni Riefenstahl; he wrote the screenplay for her feature Das blaue Licht, and collaborated on set with Riefenstahl, the film's director and star. Their affinity was more artistic than ideological. Balázs espoused a Romantic modernism that also infused Riefenstahl's work, the fluidity of which was said to echo the living rhythms of the natural world. Balazs's special concern was with film's potential to reinstate the natural body as the organising pivot of human communication; he writes of film as the 'only universal language', and argues for an Enlightenment universalism achieved through the body in film. Yet Balázs also counters Enlightenment egalitarianism when he names the film body as white, European, and male, and celebrates film's capacity to create the 'shared psyche of the ...white race'. The phrase reveals a Balázs of multiple contradictions: a Jewish, marxist revolutionary whose work was celebrated by the Right, and whose early work espoused a white racial aesthetics. These contradictions have consigned Balázs to relative obscurity, deflecting attention to contemporaries whose writings sat better with their leftist views. In this project, I shall by contrast use those contradictions as a source of productive tension whose exploration allows new insights into German exile film. My research will explore the light shed by Balazs's complex biography on the contradictions of his theoretical work. How, I shall ask, do his life and work intersect with the larger history of mid-century Europe? How does his embrace by both the cultural Right and Left usefully complicate our understanding of the cultural politics of exile? And what insights does Balázs offer for contemporary understandings of a moving image culturethat is changing rapidly as was the film medium during Balazs's life?